Image to Decision AI for Real Estate Valuation (Imatod)

Imatod will leverage Virtual View App's existing eco-system to extract the vast amount of unstructured data comprised in the 360° imagery to enhance confidence levels in AVM's data and eliminate the need of physical inspection for low-to-medium risk properties for mortgage valuation. The existing eco-system consists of Vieweet360 and Smart Viewing, these are made of a low cost scalable 360° imagery technology and an open protocol platform for 360° virtual tour of properties respectively. Imatod will leverage these data through the development of an innovative computer vision (Cognitive analysis of 360° imagery) and the application of complex machine learning (supplemented by input from viewers and photographers) to evaluate the state of properties' interior and authenticate the date/location of captured imagery.

As a result, Imatod will fully digitise the property valuation process and enhance confidence level in AVMs' data by providing information on interiors, which commercially available AVMs are currently blind to, and improve reporting to the regulators. Imatod will also make it cheaper and faster for applicants to access mortgage loans by eliminating the need for physical inspections which often require 2-3 weeks and an average of £500 per mandate. Imatod AVM will allow mortgage lenders to provide instant mortgage offering, bringing benefits to all stakeholders.